Pattern formation and fluctuations in biological/soft condensed matter physics

Technical abstract
My current research is centred on several rapidly emerging topics in systems biology. These include modelling the dynamics of plasmid partitioning by the ParABC system, unravelling the effects of fluctuations in morphogen systems, modelling the dynamics of DivIVA in Streptomyces branching, and simulating the position of cell division in fission yeast. All of these problems involve complex pattern-forming spatiotemporal dynamics, where mathematical modelling is essential in determining the underlying mechanisms at work. Techniques used include partial differential equation models, often in the form of reaction-diffusion equations, as well as Langevin equations. Stochastic simulations are frequently employed, typically using Monte-Carlo methods.